Sustainable Efficiency-enhanced building using Acoustical inspection method for Leak detection - SEAL

Air leakage detection has long been essential for maintaining energy efficiency, thermal comfort, and indoor air quality in buildings. While the concept is not new, growing emphasis on sustainability and technological advancements has driven continuous innovation in this field. New tools and techniques are being introduced to improve the accuracy, efficiency, and cost-effectiveness of air leakage detection.

Sorama Airtightness Assessment enables the detection, localisation, and quantification of air leaks within two hours, significantly faster than traditional methods. The test can be performed during active construction, eliminating downtime and allowing parallel workflows. Crucially, it supports early-stage validation of airtightness before construction is completed, helping to prevent costly rework. The technology is also well-suited to prefabricated components and retrofit projects, offering a versatile solution across various building phases and types. This versatility supports broader adoption and benefits a wide range of professionals, including builders, consultants, architects, engineers, energy auditors, HVAC specialists, prefab manufacturers, and building product developers, all committed to advancing high-performance, climate-conscious construction practices.

Our project focuses on developing advanced air leak detection and quantification technology. The solution is fast, weather-independent, easy to use, and cost-effective. It is suitable for both standard and high-rise buildings, offering value to laboratories, building owners, energy auditors, contractors, and sustainability consultants worldwide. Sorama's acoustic imaging offers a fast, precise, and user-friendly alternative, reducing energy waste and supporting climate goals through better airtightness. Using a regular Bluetooth speaker as a noise source, the acoustic camera employs advanced sound technology to accurately locate and quantify air leaks. Its non-intrusive operation ensures minimal disruption to on-site workers, making it a practical and efficient alternative to conventional techniques.